Deep Learning for radioastronomical imaging

"This PhD project will focus on researching scalable methodologies for computational imaging in radio astronomy, with application to morphological mapping of radio galaxies and galaxy clusters.

Radio-interferometric imaging has revolutionized our understanding of the universe, but the reconstruction of images from the incomplete data acquired by radio telescopes remains a complex challenge. While state-of-the-art computational imaging approaches born at the interface of optimisation and deep learning theories offer impressive precision, they are incapable of scaling to the large volumes of data generated by modern telescopes. This project will address this limitation by developing strategies to (i) accelerate the convergence rate of image reconstruction algorithms and (ii) decompose observed data and target images into blocks that can be processed in parallel. The resulting scalable computational imaging approaches will be tailored for 4D wide-band wide-field imaging polarisation imaging, with application to morphological mapping of radio galaxies and galaxy clusters with the Square Kilometre Array (SKA)."